Mechanical testing of aerospace alloys for hydrogen gas turbines

Although sustainable aviation fuels are recognised as the more mature technology, Rolls-Royce are investigating the feasibility of hydrogen-burning gas turbine engines, due to the large potential gains in carbon reduction that may be possible in the medium term.

The aim of the Swansea University contribution to the project is to generate mechanical property data under hydrogen environments to support development of gas turbines capable of running on gaseous and liquid hydrogen. This will require contribution to two specific areas from Swansea University, namely:

1. Understanding of material behaviour at cryogenic temperatures to support a pathway towards LH2 gas turbines.

2. Analysis of the effect of gaseous hydrogen environments on materials behaviour.

Work to understand cryogenic behaviour will begin initially through the use of liquid nitrogen, to provide an indication of materials properties. Testing under gaseous hydrogen will explore in situ testing against the possible effectiveness of pre-charging. Using both methods it is anticipated that the effect of temperature will be considered while testing under atmospheric pressure. The experience gained through these approaches will then further inform potential future developments and materials characterisation methods.